Abundant Crop Diagnostic Platform

A Yorkshire based SME has developed a low-cost test which connects to smartphone technology to allow farmers and those working in agri-food and livestock to perform a multitude of rapid tests to contain contamination and the spread of infection.